Hollabox

"Hollabox is an innovative new social proximity app that lets users discover and interact with people, businesses events, news and much more in their immediate proximity.

Discover life around you in one simple touch!

Simple login with your Facebook profile
Select to post as yourself or any page you manage
Set your radius
See every holla within your radius

WHATS A HOLLA?
A holla can be a picture or a message and can be seen on an instantaneous feed or map.

WHO CAN HOLLA?
Local people, friends, businesses, events, news, clubs and societies. All can holla and you can see all.

Create your own hollabox by favoriting certain users and see their holla’s wherever you are.

"